Coventry University and 3D Scanners (UK) Limited

To develop a solution to enable customers to determine the measurement uncertainty during production when using measurement systems, in compliance with international standards, thus improving manufacturing quality, reduce scrap and increase productivity from design to final inspection.